Autonomous speech-based clinical outcome measures

"Ufonia is an artificially intelligent system, that monitors health and wellness through a conversation with a medical voice 'chat-bot'.

This project builds a version of Ufonia to assess the outcome following knee surgery. Traditionally this measurement has been performed using a paper, or sometimes electronic, questionnaire called the Oxford Knee Score (OKS). Whilst this score is a well-established way of assessing the result of surgery, the questionnaires are often not completed, are costly to deliver and limit the feedback of participants to fixed responses.

We will be working with the team from Oxford University who authored the OKS to compare whether using Ufonia allows us to capture the same information using a more natural interface -- a voice conversation. This method is simple for everyone to complete without requiring posting and analysing paper questionnaires. It also does not require the use of an electronic device, download of software or any training. Additionally, Ufonia can analyse the overall sentiment of participants response language and capture extra information, beyond the limited structure of the basic questionnaire. This information likely to be important when trying to determine why particular patients improved more or less than others; and when trying to make more subtle distinctions in the outcomes from different treatments.

The project will establish the technical feasibility, user acceptance and clinical validity of the system. This will then provide a foundation for the development of similar means of monitoring other patient reported outcomes. Ultimately, we anticipate that Ufonia can be used as a tool to help monitor the health and wellness of patients, without the resource constraints facing healthcare systems throughout the world."